APC6: Accelerating the Drive to Low Carbon Propulsion

The DYNAMO project is a Ford led collaborative research and development project that aims to significantly improve the fuel efficiency of two high volume passenger vehicle powertrains. The research will be conducted with six other UK based partners, who will help develop and mature new and upgraded advanced engine technology ready for commercialisation. During the project the team aims to revolutionise the process and
methodology currently used to design and develop complex powertrains. It will demonstrate an analytical approach which enables multiple engine systems to be optimised to multiple objectives in parallel and under transient conditions to improve legislated and real world fuel economy, whilst drastically reducing development time and costs. The new approach will form the basis of a Virtual Product Development capability that aims to half the cost and time taken to get new powertrains to market.